Biophysical characterisation of self-assembling nanoparticles

The research project focuses on engineering lipid nanodiscs (Lipodisqs) to deliver therapeutic peptides and oligonucleotides to cellular and intracellular targets, and is an EPSRC Priority Are in the Healthcare portfolio. Lipid nanodiscs have shown preliminary potential as drug carrying molecules in both in vitro and in vivo assays, as they are able to increase solubility of more lipophilic (and therefore hydrophobic) drug molecules. Their ability to act as a soluble lipid membrane mimic is useful for not only the drug carrying properties for therapeutics, but also could be used to study the biophysical and structural characteristics of membrane proteins in their native conformation and environment.